Re-archiving the Individual: British Army Officers, 1790-1820

This project will explore how we can reconstruct historical lives from archival records on a mass scale. Using a case study of officers in the British Army in the late 18th and early 19th century the project will facilitate a wider exploration of individuals in archives by engaging the archive sector with the process of re-arranging archival collections through digital technologies whilst preserving their integrity in accordance with archival standards. The digitisation of archival records has predominately worked with the confines of the records themselves, for example transcribing names in census or parish record, leaving the user to piece together information across records and time from multiple sources. My fellowship will make a transformational step in digital humanities techniques to move from finding names within records (e.g. by optical character recognition or re-keying sources) to linking records together of individuals. This record-linking process will allow the exploration of individuals as historical actors and their social networks at a scale that is impossible through traditional historical techniques. The project will develop both the technology and the practice to find individuals en masse within archive collections - to 're-archive' records in a way that offers innovative opportunities for researchers, new ways for archives to engage with the collections they hold, and is more user-friendly.

The project's life archive of the British Army officers, created in conjunction with the Sheffield Digital Humanities Institute and The National Archives, will enable the analysis of the 40,000 officers who served between 1790 and 1830. Through this, we will be able to recover the historical experience of the silent majority of Army officers, avoiding the pitfalls of conflating well-known and well-researched individuals with what was typical. This database will be publicly available and enable users to interrogate the data through a series of search and data visualisation tools. These tools will enable analysis of both the whole data set or sub-sets (for understanding groups such as regiments, cohorts, particular ranks or roles) and individuals (for biographical enquires).

The fellowship includes plans for a wide range of publications and dissemination activities, including four conference presentations, two articles, a toolkit and report for the archive sector, three workshops, a launch event for the database, and a conference that includes a wikithon, facilitated research, discussion panels, and training. Following on from the fellowship I will also publish a book on British Army officers.